Built environment encouraging health through natural harmonious every day movement

Health is a key component of quality of life. There is a strong demand to improve health of the European population
reflected in NHS 10 Healthy Towns initiative and the WHO Healthy Cities project. I believe that there is a gap in built
environment design principles: encouraging every-day harmonious movement through city. According to statistics
walking is the most popular exercise in UK. Current European built environment encourages walking but limits it to a very
restricted unnatural type of movement which I explain in my PhD Proposal. As a result of my research and testing I am
aiming to prepare a set of design principles for the healthy urban environment supported by the bio-kinetical research
and testing. They can be used by urban designers or as a base for Building Control/BREEAM policies. I believe those
principles can not only help healthy environment, but as well -the inspiration, a starting point for the game of shapes,
colours and surfaces. I know that Martin Center for Architectural and Urban Studies has the world presence in research
in architecture and urban design and in connection to other areas, including sustainability and well-being. I've contacted
Koen Steemers, the author of multiple talks and papers about Architecture for Well-being and discussed by proposal with
him.